Architectural Models and the Professional Practice of the Architect, 1843-1916

Architectural models and the professional practice of the architect, 1834-1916 explores
how architects thought about, made, commissioned, and used models during the
nineteenth century. Particular focus has been given to the relationship between the
production and use of architectural models and the development of the professional
identity of 'The Architect' in nineteenth- and early twentieth-century Britain.
The attitude of architects towards models in the nineteenth century has been
neglected in the study of architectural and design history. Instead historians have
focused on other forms of architectural production. Any analysis as there has been
of model collections, including that of the V&A, has concentrated on the history of
acquisitions and the individuals involved. The circumstances of model production,
the work of the model-maker, and the use of models by architects in education,
design, and construction have largely been ignored. In addition, by drawing on a
variety of sociological theories and studies, the thesis explores architectural practice
as a socially constructed concept and examines the role that architectural models
played in the development of professional identity during the period.
Alongside comparative material from a variety of international, national, and local
institutions, the collection of models held by the Victoria & Albert Museum
(V&A) and Royal Institute of British Architects (RIBA) has been the core focus of
research for the thesis. The temporal boundaries of the project are established by
the history of models within these two institutions: 1834 marks the founding of the
RIBA, whilst 1916 is the year in which the itinerant collections of the Architectural
Museum were reabsorbed into the V&A before being dispersed and deaccessioned.